Physics Without Walls: A Virtual Lab Initiative in Northern Ghana

We envision a future in which every secondary school and university in under-resourced regions across sub-Saharan Africa has access to high-quality, well-designed virtual physics laboratories that effectively complement and where necessary, substitute traditional physical laboratories. Our research will be about enhancing physics virtual laboratories from the Global North, to suit the Global South, and in particular, the northern Ghana region's challenges, including adapting our instant formative feedback generation tool to support teachers as well as students.
Context:
In Ghana, particularly the Northen region, physics education at secondary and early university levels is constrained by limited access to laboratory infrastructure, financial and safety concerns, and a shortage of qualified instructors. These challenges disproportionately affect students in rural and low-income communities, particularly girls and other marginalized groups. Previous educational technology initatives have demonstrated the transformative power of modern approaches in Ghanian classrooms, but also the pitfalls of having unreliable electrical power, expensive or no internet access, or a lack of technical and pedagogical support.
Challenges Addressed:
We will provide a holistic socio-technological solution, that addresses the persistent infrastructure challenges as well as the community engagement, training, and gender equity work required to embed our developments in high schools and universities in Ghana.
Aims and Objectives:
Our aims are to sustainably increase educational equity and build physics education capacity, in a way that can scale cost-effectively in future.
Objective 1: Create a suite of virtual labs that offer visual, interactive, and repeatable experiments that make abstract physics concepts accessible.
Objective 2: Develop and deliver a teacher training program that goes beyond one-off workshops, providing ongoing support and fostering a community of practice, creating long-term teacher confidence and ensures meaningful integration of the technology into classrooms, including teacher support tools such as dashboards and feedback.
Objective 3: Providing tablets and solar power systems, the project bridges the digital divide in under-resourced schools.
Objective 4: Use gender-responsive training and dedicated workshops to create inclusive, supportive spaces for girls, helping to overcome socio-cultural barriers to their participation in Physics and STEM fields.
Potential applications and benefits:
Our approach will be applied to physics teaching at Junior High School, Senior High School, and University level. Our project focuses on northern Ghana, which is most affected by the infrastructure issues, hence the use of solar-power standalone WiFi boxes that don’t need a web connection, because they store the files locally to serve to students that are within WiFi range. However the web-delivery mechanism means we can quickly scale to support any student that has a web connection, by hosting the same files on a standard web server, thus providing a low-cost way to help students and staff across the country and indeed the whole of sub-Saharan Africa.
We have structured the project to focus on stakeholder involvement in setting social and technical priorities, and planned for a significant effort in translating simulators and virtual laboratories experience from the Global North into a Global South setting – rather than simply lifting and shifting existing resources.
Outcomes include improved student understanding of physics, enhanced teacher capacity, increased digital literacy in rural areas, and adoption by educational institutions and ministries in Northern Ghana and further afield. Long-term impacts include reducing the urban-rural STEM education gap, supporting SDG 4 (Quality Education), boosting local innovation, and providing a scalable model for Sub-Saharan Africa.